University of the West of Scotland and Paisley South Housing Association Limited

To deliver a new framework for provision of online services, leading to improvements in customer service, occupancy rates, internal operational effeciency and supply chain engagement.